An Innovative demand forecasting platform for connected electric vehicle fleets: Development & Validation

The UK and global Electric Vehicle (EV) market is expected to grow exponentially as countries shift to smart-city models, and race to meet the Paris Climate Change Agreement. There is an urgent need for innovation in both EV ‘hardware’ and ‘software’ (apps/intelligent systems/IoT) to enable the expansion of the global intelligent-mobility market. EV Technology Ltd is developing an intelligent platform which addresses major challenges faced by EV drivers: charging, range and infrastructure. We have previously successfully designed a charge management module. In this project, we aim to further optimise EV fleet-management by the development of an additional module for demand-forecasting. This module will allocate resources efficiently, optimising decision-making for the demand-vs-charge-vs-journey selection cycle. Through this project, we will demonstrate the economic viability of using EVs for all on-demand mobility-providers.